Signimation - a localisation system for sign language animation

This project is about signing animation and games. The economics of animation market place requires distribution outlets and licensing for multiple territories. But as there are many different sign languages across the world including BSL (British Sign Language) for UK, Auslan for Australia, ASL (American Sign Language) for North America, LSF (France), DGS (Germany), CSL (China) etc making localisation challenging.

**Signimation** our production pipeline method enables animations to be localised economically for different sign languages.

This project will design and implement **Signimation** into a full industrial process signing MoCap process.